Modelling Health Outcome Trajectories of Ageing in Place Older People across Neighbourhood Profiles

This fellowship aims to integrate community-level smart data with longitudinal cohort data to improve how England anticipates and plans for the health and care needs of its ageing population. As more people live longer at home, often with multiple long-term conditions, their experiences are shaped not only by health but also by where they live. Different communities face distinct risks and opportunities in ageing, access to services, housing, and transport. This project addresses the challenge of forecasting diverse, place-specific needs over time.
The work will combine smart data from the Ageing in Place Classification (AiPC), a geodemographic measure of older people’s neighbourhood contexts, with place-based longitudinal data resources. These datasets will be integrated at the lower super output area (LSOA) level with the English Longitudinal Study of Ageing (ELSA), which provides rich information on health, wellbeing, care, and living environments since 2002. Together, they will enable testing of AiPC’s explanatory power for health outcomes and its potential for predictive modelling.
Using this combined data, ELSA participants will be matched to specific neighbourhood profiles enhanced with longitudinal indicators. Analyses will assess how well AiPC captures differences in health trajectories and whether individual outcomes align with the characteristics of their neighbourhood profile. A measure of “closeness of fit” will be developed to show whether individuals whose circumstances match their neighbourhood type experience different outcomes compared with those in “misfit” contexts.
If alignment is weak, the project will still generate customised longitudinal profiles of changes in health states, such as functional decline, multimorbidity, or care dependency, at the LSOA level. These will be summarised for local authorities and shared with decision-makers as open reports, directly informing short- and medium-term planning. If alignment is strong, the predictive power of neighbourhood profiles can be quantified, producing probabilities of transitions between health states over time. These probabilities can then be integrated into the English Future Elderly Model (E-FEM), a microsimulation platform developed for England, which until now has lacked the granularity to forecast at neighbourhood scale.
This research will address major gaps in current modelling, where national or regional forecasts can mask local inequalities. By embedding neighbourhood-sensitive logic into microsimulation, the project will provide the first fine-grained forecasts of ageing outcomes across England’s diverse communities.
Aim: To assess and exploit the value of AiPC for understanding and forecasting ageing outcomes in England.
Objectives:
1a. Operationalise “closeness of fit” between participants and neighbourhood profiles; test whether fit/misfit moderates longitudinal transitions.
1b. Evaluate whether neighbourhood profile adds predictive power to models of ageing outcomes beyond individual predictors.
2a. Produce customised longitudinal profiles of health changes at local authority levels for local planning.
2b. Compare changes across AiPC groups in ELSA; test transition probabilities for integration into E-FEM.
By generating comprehensive longitudinal profiles at low-level geographies, this project will help identify where resources are most needed and inform sustainable service planning. Bridging geography, health data science, and simulation, it offers an innovative approach to support older people to live healthier, more independent lives in the places they call home.